Systems Architectures in US Smart Transportation Systems

ITS LABORATORIES LTD is building a comprehensive software tool to help people involved in building systems architectures for smart transport systems, complete projects faster, cost-effectively and with better results. It ensures that systems meet the needs and objectives of all stakeholders involved – public authorities, transport operators, ITS producers, final users and others.
Our goal is to provide our Clients with a complex end-to-end tool for inter-operable systems architectures design in Smart Transportation industry.